Promethean Particles Ltd

Printing equipment and formulation expertise are not available resources at PP. Ink formulation can be a time-consuming iterative process without guaranteed success. A formulation expert will accelerate the process to develop a formulation which can be aimed at a particular printing technique (e.g. flexo). We also need to measure the electrical properties of the deposited film (e.g. sheet resistivity) which provides crucial marketing information for attracting new business.